The Centre for Polar Observation and Modelling: National Capability Science Programme April 2019 - March 2021

The Centre for Polar Observation and Modelling (CPOM) studies processes occurring at the poles which affect our climate, oceans, atmospheric circulation and sea level. We develop satellite observations of land and sea ice, combining them with numerical models to explain how Earth's ice, oceans and atmosphere interact and to predict how they will evolve.

Combining data and models has allowed us, for example, to improve seasonal forecasts of sea ice and projections of ice sheet evolution, and to explain key signals of climate change such as dynamical imbalance of the Pine Island Glacier, stability of the Larsen Ice Shelf, controls on Greenland glacier dynamics, variability in Arctic sea ice thickness, and variability in the Arctic and Southern Oceans.

We lead international efforts to quantify sea level rise due to the polar ice sheets, and to predict their future contributions, we partner with space agencies to provide scientific
leadership for polar satellite missions, we produce and distribute unique and widely-used records of Earth's sea ice and ice sheet thickness, and we support the land ice and sea ice
elements of the UK Earth System Model.

Our activities are internationally outstanding, decadal in scale, and closely aligned with BAS's science priorities. Together with BAS, our work addresses NERC's core strategy to observe, monitor and predict the behaviour of the Earth and its environment over long periods and across large scales.

Potential impact
CPOM provides scientific advice and support to UK governmental and public-sector bodies. For example we have acted as expert witnesses to the UK Parliament Environment Audit Committee, the House of Lords Committee on the Arctic, and the House of Commons All Party Parliamentary Group on the Polar Regions, and we contribute towards Parliamentary Office of Science and Technology briefing notes.

We have represented the European Space Agency at UNFCC Conferences of the Parties and have co-authored their 2010 and 2015 Earth Observation Science Strategies. We have acted as lead authors on all recent IPCC Assessments - including AR5, AR6, and the Special Report on Global Warming of 1.5 degrees C - and we sit on the steering committees of the WCRP's Grand Challenge on Sea-Level Rise and its Ice Sheet Model Inter-comparison for CMIP6.

Through leadership of the IMBIE, we coordinate the international community assessment of the ice sheet contribution to global sea level rise on behalf of ESA and NASA, adopted as a climate indicator by the European Environment Agency and the US Environment Protection Agency. We have formal roles as advisors to NERC, the UK Space Agency, ESA, and the European Commission (EC) on issues related to Earth Observation satellite technology and their applications - including CryoSat-2, Sentinel-3 and the CRISTAL candidate polar mission. We also regularly partner with and advise the UK space sector, supporting economic growth in satellite technologies - a key strand of the UK industrial strategy.

Within the scientific community, our work is at the heart of major scientific discoveries, including dynamical imbalance of the Pine Island Glacier, stability of the Larsen Ice Shelf, controls on Greenland land terminating and marine-terminating glacier dynamics, variability in Arctic sea ice thickness, variability in Arctic and Southern Ocean water storage, and hydraulic connections between Antarctic subglacial lakes.

We have led the Ice Sheet Mass Balance Inter-comparison Exercise (IMBIE) since 2011, delivering the first community assessments of the sea level contribution due to Antarctica and Greenland, and we lead the ISMIP6 ice sheet model inter-comparison experiments for CMIP6. Since 2000, we have published over 250 papers, 25 of which have appeared in Science or Nature, with a further 28 reported in Geophysical Research Letters. Our papers currently attract over 2000 citations per year, and 25 attract over 25 citations per year.

As above, we conceived and act as Principal Scientific Advisor to the ESA CryoSat mission, we are a Science Leader for the EC Sentinel-3 mission, and we are members of the advisory board for the ESA/EC CRISTAL, SKIM, and STEREOID candidate satellite missions.

In terms of numerical models, we created the GLIMMER community ice sheet model in 2002, we created the BISICLES high-performance adaptive ice sheet model in partnership with the Lawrence Berkeley National Laboratory in 2010, we created the CPOM-CICE advanced physics community sea ice model in 2004, and we are supporting the inclusions of cryosphere models within UKESM.

All of this activity will continue during the current phase of CPOM, delivering further impact from our research.